HornetAI™: Automated Asian Hornet Nest Detection System

The Asian hornet (_Vespa velutina nigrithorax_: AH) is an invasive species that poses a significant threat to the UK's ecosystem and economy. These aggressive predators can harm both managed and wild pollinator populations.

Since its discovery in south western France in 2004, it has spread to many other countries in western Europe causing significant economic damage and even fatal human stinging incidents. First observed in the UK in 2016, it has been found every year since. In 2023, there was a very significant increase in sightings, with 71 nests being found in 55 separate locations, putting a considerable strain on the tracking methods currently deployed by the APHA National Bee Unit (NBU).

Current methods for detecting and tracking Asian hornets (AH) are largely reliant on public sightings and manual nest tracking. These methods are often costly, time-consuming, and inefficient, making it difficult to control the spread of this invasive species.

The Far Out Thinking Company has developed HornetAI(tm), is a tripod-mounted AI camera bait station.It can attract Asian hornets from a considerable distance. Utilising cutting-edge artificial intelligence (AI) technology, HornetAI(tm) accurately identifies and will be trained to track AH. Unlike traditional methods, HornetAI(tm) can operate autonomously, providing real-time data and alerts to enable a swift and targeted response for ground teams responsible for its management.

HornetAI(tm) has already demonstrated the effectiveness of its detection model from training in Jersey. Its multi network 4G connectivity makes it ideal for deployment in remote areas, ensuring comprehensive coverage across the UK. The device's scalability allows for network expansion and provides a robust and adaptable solution to the growing threat of AH.

Phase 2 will deploy ten units in southeast England with the NBU. The detection model will be enhanced with an object-tracking model to estimate distances to hornet nests. This Phase 2 development aims to improve nest-tracking efficiency and resource allocation for the NBU by 80%.

HornetAI(tm) could operate in other countries where AH is established, thus providing export revenue potential.

HornetAI(tm) is technologically advanced with minimal operating costs making it a more economical solution compared to traditional methods.

An investment in HornetAI(tm) sends a strong message that the UK is committed to innovative solutions in the fight against invasive species to safeguard our delicate ecosystem from further insect decline and safeguarding important industries of beekeeping and soft fruit agriculture.